Software Power Consumption Measurement

Cardamon (the \[Car\]bon \[Da\]shboard and \[Mon\]itor) is an open-source tool for software developers to measure the power consumption and carbon emissions of the systems they build. It provides developers and product owners with insight into the impact their digital product has on the environment.

Our software consultancy, Root & Branch Digital, helps organisations reduce their digital carbon footprint through the design, development and deployment of green software. But, you can't reduce what you don't measure. That's where Cardamon comes in.

Cardamon can be used in two ways.

1. As a light-weight tool used during development, allowing developers to see the impact that their code changes are making.
2. As a monitor for production environments, providing insight to product owners into the environmental impact of their deployed product.

But why should we care about green software?

Computing technology is a substantial source of greenhouse gas emissions. The IT industry emits more CO2 than aviation, shipping and rail combined \[1\] \[2\]. Although hardware causes these emissions, software drives the demand. And this is growing with the acceleration of energy-intensive technology like AI \[3\]. To support the sustainable growth of digital technology we must change how software is developed and Cardamon is part of that change.
_Sources_
\[1\] "The real climate and transformative impact of ICT: A critique of estimates, trends, and regulations" (Freitag et al, 2021) https://doi.org/10.1016/j.patter.2021.100340

\[2\] "Sector by sector: where do global greenhouse gas emissions come from?"

(Ritchie, 2020) https://ourworldindata.org/ghg-emissions-by-sector

\[3\] "IES: Data Centres and Data Transmission Networks" (2023)

https://www.iea.org/energy-system/buildings/data-centres-and-data-transmission-networks